AI self-learning software that optimises life insurer balance sheets, revealing efficient frontier asset strategies, to boost solvency, return on assets & annuity incomes by 25%.

3AI LTD (3AI) is a UK-based SME in the AI fintech industry dedicated to making positive public impacts.

They are creating the first cloud-based AI software that will automatically reveal optimal balance sheet efficient frontier strategies by learning from millions of experiments. This innovation will allow life insurers to increase their solvency and return on assets, in turn resulting in increased pricing competition in annuities and decrease consumer costs to significantly increase insurer solvency, simultaneously protecting customers long-term financial interests.

The core project team consists of Jacob Ayres-Thomson (Chief Executive Officer), Dr Simon Judd (Chief Technology Officer), Edward Conway (Head of Quantitative Research) and Hassan Salamony (Chief Operating Officer).

This team is comprised of a former award-winning data science unit that left an annuity provider and has successfully worked together for many years developing machine learning solutions to complex investment problems.

3AI is an artificial intelligence company that practices the Responsible Machine Learning principles of the Institute for Ethical AI & Machine Learning. They will require customers to pass on at least 50% of the benefits of the use of their AI solutions to the end-consumer.